Black Foundlings: Slavery, Trade and London in the Long Eighteenth Century

This project will investigate the London Foundling Hospital within the context of connections between
Atlantic trade, slavery and black lives in the long eighteenth century. Much scholarly effort, such as the
work of Sheetz-Nguyen and Gillis, has focused on the circumstances of unmarried mothers applying for
the Hospital's assistance. However, the element of racial heritage is absent from studies of both mothers
and their children. Therefore, examining race within the Hospital's eighteenth-century history will be
undertaken in three parts. Using the Foundling Hospital records held by the London Metropolitan Archives
and the Foundling Museum, identifying non-white infants admitted as recipients of the institution's
charity will be undertaken. Once this has been achieved, cases studies of these individuals will be
developed from the point of their admission to their apprenticeship. The experiences of these children
and the occupational opportunities open to them will reveal the previously hidden stories of black
children within the historical narrative of the Foundling Hospital. I will then investigate the lives of
patrons and benefactors of the Foundling Hospital in connection with Atlantic trade and colonial holdings.
Together these elements will be used to explore the impact of trade and slavery within the Foundling
Hospital's history.